Make My City Thrive - Helping Local Authorities & NGOs strategise and track progress towards Net Zero & SDG targets via a people-centred geospatial data web-tool

There is a global need to develop Net Zero cities which are intrinsically linked to wider United Nations Sustainable Development Goals (SDGs). Our research has discovered that Local Authorities and NGOs face significant barriers in identifying strategic, impactful interventions and reporting on progress towards critical SDG targets. The end result is that Local Authorities and NGOs struggle to secure funding and public agreement for greener interventions because they cannot effectively demonstrate how they progress towards policy objectives and global targets.

Tranquil City's core innovative geospatial data products are currently not suitable for Local Authorities and NGOs that don't have in-house data analysis expertise to turn this information into insights that help decision-making about intervention sites and spend, particularly nature-based solutions. This limits the use of strategic datasets to areas with significant funding capability, as well as in-house expertise, hindering the Net Zero transition and levelling up agenda.

Our proposed project is to conduct detailed design discovery for the 'Make My City Thrive' web-based tool and package of white-labelled digital integrations (Data Toolkits and APIs) using human-centred hypothesis testing and A/B design methods. Our proposed solution transforms complex geospatial environmental and urban data into actionable intelligence that enables impact tracking and prioritisation of local infrastructure and behaviour change interventions towards Net Zero, health and wellbeing policies, ultimately fulfilling the SDGs. The solution will provide robust, in-depth analysis and insights to Local Authorities and NGOs, offering white-labelled online dashboards suitable to encourage public support and adoption.

We will be conducting solution ideation and validation with four key stakeholders, including City Councils and Environmental NGOs to define an MVP priority features suitable for costing and development.

The project is innovative in three ways:

* Brings together multi-disciplinary environmental and urban data, reducing silos, and encouraging holistic, people and planet-centred solutions;
* Applies human-centred product development methods to ensure the features address the core problem, increasing the feasibility of greener, sustainable urban interventions.
* Expands the availability, production and use of environmental datasets and intelligent data analytics to empower Local Authorities, NGOs and national governments to be strategic in their coordination of local interventions that progress towards policy aims.